University of Birmingham and Westley Plastics Limited

To explore new materials, new processes and new designs to reduce the mass, improve the performance of, and to enhance the compatibility of, Run Flat Systems with the wheels and with tyres.